METALL (Metadata-Enabled Tools for Assistive Living & Learning)

The aim of the METALL (Metadata enabled Tools for Assistive Living and Learning) project is to demonstrate how access to on-demand/just in time accessibility specific text-based digital content can be significantly improved using a metadata-enabled workflow. The objectives are to: (1) demonstrate that it is possible to create a federated Content Management System (CMS) that specialises in the provision of content suited to vision impaired and dyslexic users; (2) show how accessible-specific and other metadata can be used to ensure that a user always obtains text-originated conent that is transformed to suit the accessibility preferences of the user; (3) demonstrate that the new CMS and its accompanying open accessible content conversion tool can support a wide range of learning management systems as used in education and training institutions; (4) show that the same CMS can be used to support a wide range of elderly-specific applications.